Urban Transformations Network: Pathways from Practice to Policy

Urban areas face urgent challenges due to pressures on resources and the environment. Ever increasing urbanisation squeezes open urban space and planted landscapes as the density of cities increases. And yet, urban agriculture (UA) is rapidly re-emerging in cities across the world in response to concerns over resources, environment, wellbeing and food systems. This has resulted in the creation of a new urban space type - productive urban landscapes e.g. http://r-urban.net/. Productive urban landscapes are multifunctional and include UA as a major element. In Europe their development has often been led by artists and designers and as the demand for, and number of, these spaces increase, urban environments are being transformed. Practice is outstripping policy and consequently policy makers are not creating the conditions to allow for innovation and development in urban design and food systems. City authorities are now urgently seeking guidance on how to develop policy to accommodate productive urban landscapes.

The Urban Transformations Network is being proposed by a multidisciplinary group of UK and European academics and practitioners who will generate future pathways to policy for productive urban landscapes within the context of sustainable development. Core members have since 2006 on occasion collaborated, but have never been able to bring their experience together to significantly advance practice and research. The network will meet three key objectives. 1) To define policy pathways that create the conditions allowing for innovation and development in urban design and food systems. 2) To deepen and extend a growing impact on urban transformations from arts and design-led multidisciplinary practice beginning to explore the role of urban agriculture within productive urban landscapes. 3) To develop and promote innovative methods for bridging design and policy development in the context of cross disciplinary working, and identifying outstanding questions in relation to productive urban landscape research and education. The core network consists of: Architects: Andre Viljoen, University of Brighton; Prof. Doina Petrescu, University of Sheffield; Craig Verzone, Verzone Woods Architects (Switzeland); Katrin Bohn, Technical University of Berlin. Artists: Debora Solomon and Mariske Van De Berg - Netherlands
Sociology / Food Policy: Prof. Han Wiskerke, Amsterdam Academy of Architecture and Rural Sociology Group,University of Wageningen - Netherlands. Agronomist: Dr Howard Lee, Hadlow College. Geographer: Dr Chiara Tornaghi, University of Leeds. Food policy: Clare Devereux, Policy Director, Food Matters UK.

60 additional participants will be invited to attend network events.

The project will include a "community of practice" workshop in Amsterdam to enable the formulation of outline policy pathways. During a follow up practice to planner policy workshop in Brighton policy developers from the municipalities hosting pioneering projects will interrogate and jointly refine policy pathways. These will then be presented at a practice to policy seminar in Sheffield targeting at UK cities aiming to integrate sustainable urban food systems into their planning and policy development. In addition the core network will undertake wider dissemination via an interactive web site, conference and professional presentations, publication of two academic papers and the development of a major research proposal based on the networks findings.

The utilisation of network findings in the future development of policy will benefit academics and non-academics in the fields of public arts, the professions (architects, landscape architects, agronomists, and urban designers), policy makers including town planners and food policy councils. SMEs and social entrepreneurs in the fields of environment and food will benefit from enabling policies and ultimately the public will benefit from improved urban quality and wellbeing.

Potential impact
Who will benefit from this research?

This research is cross and interdisciplinary and to ensure achievable outcomes it will concentrate on urban design and associated planning policy benefiting in the short term public arts practitioners, professionals (architects, landscape architects, agronomists, urban designers), policy makers including town planners and food policy councils. The network will enable the development of coherent and evidenced based policy to optimise the benefits accruing from productive urban landscapes. In the longer term this will enable broad public, SME and social enterprise benefits for individual citizens in relation to, quality of life, public health, environmental sustainability and social resilience. The Pathways to Impact document further addresses non-academic beneficiaries.

How will they benefit?

This network will enable academics to more precisely define a new cross disciplinary specialism emerging at an intersection of the disciplines noted above, and update existing or develop new curricular and pedagogic approaches. In the short term impact is likely to occur in postgraduate studies, and as the field becomes better defined it is likely to become embedded in undergraduate studies. Results from open competitions for post-graduate architectural students evidence that the concept of productive urban landscapes is already being explored by individuals (http://www.educate-sustainability.eu/prize).

By defining pathways to policy, this network will significantly contribute to a better understanding of exactly where, when, and how different disciplines relate to the network theme. This advance the body of knowledge needed to inform educational practices and enable curricula development that integrates concepts of productive urban landscapes and urban agriculture into contemporary education. Specifically the urgency of this need is evidenced by the commencement in 2013, of an EU funded Erasmus Intensive Programme Titled, "CITY GREENING. How Town Planning Can Integrate Urban Agriculture in City Regeneration". This programme in which Viljoen (Investigator) is a participant is underway and developing an annual European-wide multidisciplinary module which will directly benefit from the outputs of this network, and will run concurrently with this proposed AHRC network. International beneficiaries include programmes dealing with similar issues at urban and architectural scales are also being developed outside of Europe, at for example, The New School in NYC, Ryerson and McGill Universities in Canada. At PhD level these issues are increasingly being addressed within Europe and abroad.

Furthermore findings from the subject area, related as it is to urban design, governance and food systems, has significant implications for quality of life, public health and wellbeing. Productive urban landscapes will contribute to the concept of Health Cities, as envisaged by the World Health Organisation (http://www.who.int/healthy_settings/types/cities/en/).
The network will contribute to an evidence base being sought by agencies such as the newly formed UK Sustainable Food Cities Network, and the London Food Board for the impact of urban agriculture and productive landscapes. All academic participants in this network have been invited to brief bodies for example, London Legacy Development Corporation (Viljoen and Lee), Amsterdam Municipal Authority (Wiskerke) or Berlin Senat (Bohn).

In the longer term, enacted policies in support of productive urban landscapes will benefit a number of emerging and innovative social enterprises / SMEs linked to urban agriculture e.g. Prinzessinnengarten in Berlin (http://prinzessinnengarten.net/about/), Growing Communities in London (http://www.growingcommunities.org/) or SME's like the Rotterdam based, Uit eeigen stad - Out of your city (http://www.uitjeeigenstad.nl/over-uit-je-eigen-stad/) or urban mushroom farm Rotter Zwam (http://rotterzwam.nl/).